Multi materials additive manufacturing for ship building application

Zero-emission shipping transition is greatly restricted by the design and manufacture of light weight, cost effective, and high performing reliable materials structures in marine environment. The conventional manufacturing of multi-materials structure in ship building industries is performed by non-sustainable manufacturing processes with multiple manufacturing steps. This project will address sustainable manufacturing for zero emission shipping through contribution of new knowledge and understanding on scientific challenges related to multi materials additive manufacturing.

Multi materials manufacturing is challenging due to differences in thermophysical and chemical properties of materials. These dissimilarities in properties of multi materials structure led to formation of detrimental intermetallic compounds (IMCs), coarse oxide agglomeration, interfacial defects, residual stresses, heterogeneous microstructure, and that in-turn leads to a brittle interface, degrades mechanical properties and a propensity to corrode. Subsequently, this affects the performance and reliability of multi materials component in a marine environment.

This interesting project is aimed to provide scientific solutions and address the above challenges with focus on answers to following research questions.

- How and which processing conditions influence multi material manufacturability for drastically different materials in terms of chemical and physical properties?
- What is the interfacial bonding mechanism(s) under novel processing conditions?
- How IMCs and oxide agglomeration at the multi material bond interface influence structural and corrosion performance? How to mitigate detrimental IMCs formation and improve performance for marine structure application?
- How novel processing strategies influence the sensitization prone microstructure at built location/bulk material adjacent to interface of marine grade aluminium material?

The project contributes directly to shipbuilding application through scientific knowledge on futuristic solution of multi materials manufacturing.